Predictive Analytics and AI Interpretation for Workplace Safety

"Predictive Analytics and AI Interpretation for Workplace Safety" is an innovative project aimed at developing a cutting-edge platform to improve workplace safety using advanced data analytics and artificial intelligence. Our platform will use data from drug and alcohol testing services to identify potential substance abuse issues and provide real-time monitoring and insights.

We'll implement a predictive analytics system driven by machine learning algorithms to analyse historical and real-time testing data. This system will identify patterns and trends in the data, predict potential substance abuse incidents, and help employers take proactive steps to mitigate risks, ensuring a safer work environment.

Additionally, we'll incorporate a GPT-based AI to interpret testing results. The AI will automatically provide detailed explanations and actionable recommendations for employers in real-time, turning complex data into useful insights for better decision-making in health and safety protocols.

Real-Time Monitoring:

* Continuous data analysis to detect potential substance abuse risks.
* Automatic notifications to employers and safety officers when risks are identified.

Predictive Analytics:

* Machine learning to predict incidents based on historical and current data.
* Providing insights and recommendations for preventive actions.

AI-Based Interpretation:

* Automated interpretation of test results with full explanations.
* Generating tailored recommendations for addressing identified risks.

Customisable Dashboards:

* Visualising data and trends through custom dashboards.
* Detailed reporting tools to simplify information interpretation.

Privacy and Compliance:

* Adhering to data protection and privacy regulations.
* Strong security measures to protect sensitive employee data.

NIVHA Laboratory Services Ltd, with its extensive experience in drug and alcohol testing services, will carry out this project. By integrating state-of-the-art AI and data analytics technologies, the project aims to significantly enhance workplace safety and health, contributing to the broader life and health sciences sector in Northern Ireland.

Implementing this platform is expected to create new subscription-based revenue streams for NIVHA Laboratory Services Ltd, positioning the company as a leader in innovative workplace safety solutions. This project aligns with Innovate UK's mission to support ambitious, innovation-driven businesses and will contribute significantly to the life and health sciences cluster in Northern Ireland.